Laughing through frustration: to what extent has the October 'revolution' in Lebanon shaped a unified national identity/consciousness with the goal of

My research aims to study collective action in Lebanon
after the 2005 withdrawal of Syrian troops with particular
emphasis on the 2019 October 'revolution' to underline the
ways in which Lebanese people are mobilising to
undermine the hegemony of the sectarian system in the
long struggle to reform it are illustrative of the importance
of emotion as a paradigm in social movement theory and
cultural expressions of everyday life in contradiction to
ideology, which historically has often driven collective
action in Lebanon. The purpose of this project is to critically
analyse the role of emotions in the transformation of
consciousness and behaviour of Lebanese to understand
the effect emotion have that either persuade or dissuade
people to politically mobilise, and whether protest is
changing emotions towards state and authority. Bringing
emotional dynamics into the explanation of all aspects of
collective action allows us to study the evolution of
nationalism in Lebanon and to investigate whether protest
and revolution is contributing to a unified national identity.